Sulla and the politics of the Roman elite

My research aims to re-evaluate one of the most enigmatic figures of the late Roman Republic: the dictator Lucius Sulla.
The vast majority of scholarship on Sulla has cast him as the political champion of the Roman elite. 'Sulla was and ever remained an optimate, devoted to the supremacy of the Senate', stated Peter Brunt, authoritatively. The term optimates, the socio-political unity of the Roman aristocracy, the prosopographical makeup of Sulla's following - all these are up for debate. But Sulla is always, with remarkable consistency, the 'arch-optimate' (according to Peter Wiseman). Indeed the Roman oligarchy is so often granted the epithet 'Sullan' that their membership has been essentially defined by their relationship to the dictator.
However, Sulla's career posed many challenges to the Roman elite. He re-distributed land in Italy; he allowed a reign of terror to override judicial process; he concentrated the oligarchy's power under his own dictatorship; he tampered with the ancestral constitution; he branded himself as a charismatic saviour and father-figure for the Republic. All of these things were supposedly inimical to the status quo and the viscerally conservative elite. And yet, Sulla remains, in Francois Hinard's words, an 'homme d'État attaché aux valeurs traditionnelles'. No matter how radical his dictatorial programme, 'it is possible', according to Erich Gruen, 'to analyze Sulla as a champion of orthodoxy and oligarchy'.
My research asks why was Sulla so acceptable to the Roman elite. I propose to study the period after Sulla's first march on Rome, in 88 BC, until the beginning of Augustus' principate in 27 BC. However, Sulla's influence can still be perceived in later Roman writers and emperors, so the discussion must include imperial sources as well. The tentative structure is made up of four parts. First, I will sketch out an elite political identity. I will draw on existing works on shared elite values and outlooks, the primary evidence for which is littered around the historical record. I will look at how, when, and why the elite united - especially in opposition to land reform and excessive individual power. This is the basis of an 'optimate' platform.
Secondly, I will lay out the existing picture of Sulla's career and his reception amongst the elite. I hope to deliver a welcome assessment of the current state of Sullan scholarship.
Thirdly, I will try to explain the paradox behind Sulla's politics. This issue has not been confronted squarely before - hence the desideratum of this research. But many different scholars have weighed in indirectly, and their contributions deserve to be analysed in a systematic way. There are those who deny the paradox altogether, like Hinard and Frederic Hurlet, who allege that Sulla's dictatorship was lawful and legitimate - perhaps unfairly demonised by Umberto Laffi's 'myth'. Others point to elite discontinuity after the bloodshed of the civil wars, or the idea that they were shamelessly venal, to explain their curious support for the regime. Finally, some have rejected the 'victoria nobilium' altogether, by claiming that Sulla was an unpopular desperado, who ruled by force and whose legacy survived thanks to the fear of instability (especially Harriet Flower). None of these views can explain the problem alone. I aim to offer a better alternative by analysing them together.
Fourthly, I will comment on the wider implications on Roman politics. The interaction of the elite with Sulla shows what they were willing to tolerate, what they thought was acceptable. Sulla's impact on the contemporary political debate was profound. My research looks at Sulla's legitimacy in a new way, and I hope that my perspective will add value to the broader debate on the political values, even the political identity, of the Republican elite. It can also help understand Sulla's influence on the autocratic programmes of Caesar, the triumvirs, Augustus, and later Roman emperors.